Labour Market Entry and Skill Formation in the Creative Industries

Creative industries such as TV have been through a process of deregulation, internationalisation, technological change and vertical disintegration. In the neo-bureaucratic setting, freelancers are responsible for their own skill formation, potentially posing a considerable training gap in a key UK industry. The aim of the research is to evaluate how entry is made into the TV labour market for employees, how skills are accessed in a neo-bureaucratic setting where younger workers have never been employed by the large boradcasters, and the role of social capital in forms of social advantage and disadvantage (eg. class, ethnicity or gender). The project thus addresses the "cross-cutting" challenge of skill development in a modern economy ie. creative industry.